Cellular Genomics (CELLGEN): Cell-type specific transcriptional changes during development and upon stress

Technical abstract
As a work package of the grant Cellular Genomics (CELLGEN) we will characterise cell type heterogeneity and identify cell-type-specific transcriptional changes that underlie adaptation to the environment stress and disease